University of the West of Scotland and Raven Controls Limited

To streamline and enhance event operations and incident management through application of artificial intelligence knowledge and expertise.